Bio-based urine fertiliser and circular economy business model

This project is a collaboration between VANDENBERGHUK (VDB), Agri-EPI Centre, PEEQUAL Ltd, Royal Agricultural University, Green Square Agro Consulting and Pilio. The focus of our innovation is to convert urine into a viable fertiliser.